An innovative browser tool to assist 60% of children’s clothes customers to buy more sustainably and drastically reduce waste in the fashion industry.

It is difficult to get simple information about the sustainability impacts of fashion items at the point of sale. Bendi, a company founded by sustainable fashion technology experts, Mandeep Soor, Benjamin Norsworthy, Johannes Castner, Dr. Elena Lestini and Dr. Vasiliy Demchenko, is working to produce a browser tool to display visual information about sustainability impacts for customers browsing children's clothing online. The tool will provide simple, attractive visual displays to allow shoppers to compare different brands and products. It will enable customers to make informed decisions about the sustainability impacts of their purchases, which will ultimately lead to a more sustainable fashion industry.